Triboelectric energy harvesting materials and devices for biomedical applications.

Triboelectric generators rely on contact-generated surface charge transfer between materials with different electron affinities to convert mechanical energy into useful electricity. This project aims at developing biocompatible triboelectric materials for flexible and conformable energy harvesting devices that could power biomedical implants, thus reducing the need for batteries. Novel polymer-based materials will be investigated, and additive manufacturing techniques will be used to design energy harvesting devices for target biomedical applications. The triboelectric energy harvesters developed will be tested using bespoke experimental setups and in conjunction with clinical partners, and their design and implementation will be further optimised using finite element modelling.